The mechanisms and functions underlying the collective synchronisation of calls in cicada swarms

Synchronised signals are produced in a range of animal aggregations and provide some of the most spectacular examples of biological organisation. Interactions between flashing fireflies or chorusing insects producing rhythmical advertisements can lead to the emergence of vast collectively synchronised displays. Why individuals should synchronise their behaviour in these groups still remains unclear. By understanding the form and function of synchronised calling in cicada swarms, this project will answer the evolutionary puzzle as to why synchronised signalling exists in groups of unrelated individuals. The project will use a combination of experimental fieldwork and modelling approaches to understand the mechanisms and functions of synchronised calling in cicada swarms. The project will involve fieldwork in Australia and data analysis in Cambridge. The students will learn both experimental field techniques and mechanistic and evolutionary models of social interactions in animal groups.